Innovative, upscalable and ecological process to produce wildtype silk protein solutions

This 12 months project aims at developing a new economically viable process to produce nonmulberry
silk solutions and to offer scaffolds with increased tissue regenerative potential. Silk
solutions extracted from the domesticated Bombyx mori can be assembled into a wide range
of materials, from hydrogels, films to sponges and composites, all particularly suited to
biomedical applications due to their protein composition. Several varieties of wildtype (or nonmulberry)
silkworms have a range of mechanical properties closer to native tissues as well as
cellular adhesion motives naturally occuring in their protein sequence, both significantly
enhancing the potential to repair or replace damaged tissue. However the exploitation of their
protein solutions has been limited so far, as extracting the proteins from their highly
crosslinked fibres requires extensive and hazardous chemicals treatments, preventing future
manufacture. Under this proof of concept project, OBM will develop a new, ecological
process to produce non-mulberry silk solutions, with potential for upscale and
commercialisation.